DeepVid

Media compression technologies have only incrementally evolved from the 70s and are struggling to make file sizes significantly smaller. Coupling this with exponential growth in data generation and bandwidth demand, and video/image comprising 85% of the internet traffic, media compression technology needs to be reinvented to solve the impending bandwidth bottleneck collapse. Deep Render's compression technology has been proven to perform 80% better than current technologies, multiplying global bandwidth supply x5. Such an improvement will provide fast internet access to urban and rural areas, removing the need to build larger infrastructures to keep with the data demand. Hence, reducing their economic and environmental impact and solving problems around bandwidth traffic jams (i.e. net neutrality debate). To commercialise such a disruptive technology, Deep Render needs the help of the EIC to finish optimising and validating the technology already developed.